UNDERSTANDING THE INTERACTION BETWEEN IMMUNE RESPONSES AND BACTERIAL BIOFILMS

Antimicrobial resistance (AMR) threatens the core of modern medicine, where it is projected that by 2050 drug-resistant infections could cost 10 million lives annually. The ability to treat AMR infections is further complicated when bacterial pathogens exist in biofilm communities, where biofilm-related infections are a major cause of mortality and morbidity for patients suffering with cystic fibrosis, chronic wounds and urinary tract infections. Bacterial biofilms already inherently resist conventional antibiotic therapies up to 103-fold compared to planktonic bacteria therefore, destabilisation of the biofilm polymeric matrix could be an alternative treatment strategy to enhance the action of host immune responses against AMR biofilm-related infections. The research hypothesis is that disruption of the mechanical dynamics of bacterial biofilm structures will enhance phagocytic clearance by the immune system. The understanding of the mechanobiological relationship between the mechanics/composition of biofilms and the success of phagocytic clearance by neutrophils would reveal the role biofilm mechanics has in immune evasion and also reveal an alternative non-antibiotic treatment strategy to overcome the therapeutic challenge of AMR biofilm infections. This new knowledge will be translated with QBiotics (Australian biopharmaceutical company) to develop novel anti-biofilm therapeutics that will enhance the action of host immune responses against AMR infections.